Reducing impacts of ammonia nitrate by supplementing with urine-based fertilisers

This project aims to reduce reliance on Ammonium Nitrate and substitute its use with a targeted application of a natural urine-based fertiliser. The project will explore pH controls to prevent the release of particulate matters and the reduction in deposition into UK waterways.